Exploring Diverse Futures in the 21st century Slovakia

With the Slovak concept of 'spokojnost' (contentment) as a central theme, the study explores how individuals and communities interpret and strive for a 'good life' amidst the challenges of climate change and socio-economic uncertainty. While economic growth has historically been tied to improvements in quality of life, this research questions whether a paradigm shift, grounded in degrowth and diverse economic practices, could offer more sustainable and fulfilling futures. Slovakia, as a post-socialist country with a unique historical context - spanning Austro-Hungarian and Ottoman influences - serves as a key case study for examining how national identity, historical trajectories, and socio-economic systems shape current sustainable practices. The project is of a qualitative nature, involving ethnographic fieldwork and in-depth interviews.

The first-year literature review plan explores three interrelated themes. With the first being the Slovak identity over time, focusing on the ways in which historical and cultural interpretations of the past influence contemporary understandings of national development. The section critically engages with the legacies of imperial rule, the socialist era, and post-1990s transitions, exploring the resulting narratives around national identity and their intersections with rural-urban divides, intellectualism, and economic possibilities. This section provides a strong foundation for understanding the socio-political and cultural contexts that shape Slovak manifestations of degrowth- and diverse economies-like practices. The second section turns to the concept of diverse economies and degrowth, mapping the existing literature on Slovakia and Central and Eastern Europe (CEE). In Slovakia, degrowth remains an underexplored field, and this research seeks to build connections between grassroots initiatives, academic literature, and practical applications of alternative economic thought in Slovak society. Finally, the third section focuses on environmental governance, youth studies, and the lived experience of environmentalism in Slovakia. This part of the study investigates how environmental policies have evolved and how the concept of sustainability is framed within Slovak official documents, NGOs, and activist sectors. Moreover, it explores how Slovak people, envision contentment and a sustainable future in the Anthropocene, against the backdrop of regional and socio-economic constraints.

Through these three interconnected themes, this research seeks to uncover the conditions under which Slovakia might chart a post-growth, convivial future, rooted in historical context but innovative in its approach to sustainable livelihoods. By integrating diverse economies thinking, degrowth literature, and an in-depth understanding of Slovak identity and policy, the thesis aims to contribute to a broader understanding of how post-socialist societies can foster socio-environmental transformations in the face of contemporary challenges.